Production Capability of Acusure Ag Antimicrobial Hydroxyapatite Coating for Orthopaedic Implants

Accentus Medical Limited is seeking to commercialise Acusure Ag, its innovative silver ion based antimicrobial hydroxyapatite coating for orthopaedic implants. This project will transition the production process from a laboratory setting, to demonstration of a scaled-up manufacturing process enabling cost-effective commercial supply to Accentus Medical’s growing customer base of global orthopaedic device manufacturers. The key project innovation will be to develop control methodology delivering process capability for silver dosing of the implant surface consistent with the stringent process validation requirements of global medical device regulators. The Acusure Ag manufacturing process is currently at Manufacturing Readiness Level (MRL) 4. The planned project will develop the capability in a production relevant environment (MRL 6), providing the essential foundation for Accentus Medical to exploit the technology, from its UK manufacturing base, to an orthopaedic export market that is forecast to maintain sustained growth driven by global population ageing.